Subdirect products of semigroups

Subdirect products are one of the most fundamental constructions/properties in algebra. They have been studiedd extensively for groups, helped by the fact that they coincide with the so called fibered products. Nik Ruskuc has a long track record of investigating combinatorial, algebraic and computational properties of direct products. In an ongoing project with Peter Mayr (Boulder, Colorado), the co-authors investigate finite generation and finite presentability of subdirect products in general (universal) algebras. Ashley's project is designed to parallel and complement the ongoing work of Mayr and Ruskuc, focussing on semigroups. He will start from questions of finite generation: Is it decidable whether fibered product of two free semigroups over a finite fiber is finitely generated? What do non-fibered subdirect procts of semigroups look like and what are their properties? How many non-isomorphic subdirect products of particular kinds of semigroupsa re there? What are the algorithmic/computational ramifications?

At least three SMSTC courses
University tutor training and also school tutor training.
University wide induction for new PhD students.
Weekly(approx) Pure Maths Colloquia